University of Leeds And The British Glass Manufacturers Confederation

To develop innovative melting and forming techniques utilising fundamental scientific and engineering methodologies to enable the commercial scale production of high-value glasses for photonic applications.